A new method of building regulatory-compliant human-explainable AI models with a drastically reduced environmental footprint than existing AI approaches

Zetlin is a UK-based SME focused on solving some of the biggest challenges in AI.

By 2030 global CO2e emissions must be cut by 22 billion tonnes, yet AI emissions are set to grow from 700 million tonnes of CO2e today, to 9.2 billion tonnes in 2030 -- the equivalent of twice the US' carbon budget.

Zetlin is building the world's first carbon-neutral AI platform to help reverse the enormous environmental impact of rapidly growing AI adoption.

With a unique approach to make AI more useable and with tools to help builders satisfy upcoming AI regulations, Zetlin is making AI accessible for all.